Energy Catalyst

JRP are a unique business that helps manufacturing businesses improve their resource efficiency, reduce costs and minimise their environmental impact.

Working with an impressive portfolio of customers that includes businesses such as Wells & Young's, Burton's, McVitie’s, Ambrosia and a major Global Power Systems manufacturer JRP has an enviable track record in helping businesses meet their own business objectives and needs by:-

• Optimising operating costs
• Reducing energy consumption
• Improving resource efficiency
• Improving plant performance
• Implementation of practical improvement projects
• Improving service delivery

An innovation voucher will help us achieve our objectives in further enhancing our innovative energy reduction solutions to achieve a step change in performance and energy saving.